University of the West of England Bristol And Cirencester Friendly Society Limited

To select and implement new end-to-end IT systems to support the development of new products and business processes, improve management information and reduce overall risk.